Making sense from the hands and mouth: multimodal integration in spoken and signed languages

Successful face-to-face communication involves integrating multiple types of information. In sign languages, linguistic information is provided by the hands, but also by the body, face and mouth. In spoken languages, the mouth provides linguistic information, an acoustic signal coupled with visual information reflecting not only mouth movements but also gestures. In both signed and spoken languages, the information provided by different articulators is tightly synchronised, facilitating comprehension. Our understanding of signed and spoken language is typically limited by a focus on a single, dominant modality (hands in British Sign Language (BSL); speech in English), despite the pervasiveness of simultaneous expression in multiple modalities and despite evidence that the "subordinate" modalities (mouth in sign languages; gestures in spoken language) play important roles in communication. This project investigates how information from mouth and hands for signers and speakers is integrated, testing how integration affects language comprehension in signed and spoken languages, and the extent to which common neural systems subserve integration.

To address these issues, the applicant will develop behavioural and functional MRI studies in parallel for BSL and spoken English to assess the consequences of content and timing mismatches between hands and mouth in comprehension. Behavioural experiments take the novel approach of using digitally manipulated BSL and English video stimuli with head, torso and hands all fully visible, to test the consequences of mismatch between content expressed by the hands and mouth, as well as temporal asynchrony. Functional MRI studies will assess the neural substrate of system(s) engaged in integrating information from hands and mouth in BSL and English. By conducting highly parallel experiments in BSL and English, the behavioural and neural consequences of integrating two visual linguistic modalities (hand movements and mouthing in BSL) can be directly contrasted to the consequences of integrating linguistic information from different modalities (acoustic speech signal and mouth movements perceived visually in English) with paralinguistic information (co-speech gesture). The project further addresses whether the same brain networks may be involved in hand-mouth integration in BSL, and speech-gesture in English, despite differences in the roles of these articulators, and whether BSL-English differences can be explained in terms of deafness or sign language experience.

The applicant has strong behavioural experimentation skills in spoken and signed languages as reflected by his more than 25 publications in peer reviewed journals (7 as first author); and has preliminary skills in neuroscience as well as knowledge of BSL. A significant training component will be extending theoretical and methodological neuroscientific skills under the guidance of mentor Prof Marty Sereno. As well as being an internationally recognised researcher in cognitive neuroscience, Professor Sereno has specific expertise in the neural systems underlying different modalities of perception and their interaction. University College London is uniquely endowed with the resources and personnel to conduct the proposed studies to a high standard and at a low cost. UCL is committed to supporting multimodal communication as a research priority; the Deafness, Cognition and Language Research Centre offers filming and editing suites, extensive contacts in the Deaf community for participant recruitment and knowledge transfer as well as a Deaf community liaison officer; and the Birkbeck-UCL Centre for NeuroImaging has facilities for neuroimaging and existing protocols for scanning deaf participants.

The proposed studies not only have broad potential academic impact in areas including psychology, linguistics and neuroscience, but also have potential impact in educational practice, language rehabilitation and communication technology.

Potential impact
The general BSL community
The proposed research has important consequences especially for the Deaf community in the UK as primary users of a minority language (BSL) in a majority language environment (English). To date there has been little research on the role of mouthings in BSL, and existing research has largely targeted academic audiences. As a result there are widely varying opinions in the community about the nature of mouthing beyond the appreciation that it is the product of language contact: whether it should be considered a full-fledged part of BSL, or an optional form of simultaneous bilingual expression possible when mouth patterns are not specified in BSL (i.e. a flexible communication tactic to be deployed only in some contexts). As a result, the treatment of mouthing in BSL educational contexts is highly variable, with only implicit attention to mouthing except in situations where specific mouth gestures should accompany particular signs. Findings from the proposed research clarifying the role of mouthing in BSL has potential impact on those groups outside of academia who have specific vested interest in knowing more about the language: BSL tutors, students, interpreters, interpreter trainers, communication support workers, etc (as well as international users with interest in other sign languages).

Educational practice
This project can also inform educational practice: finding a high degree of integration between hand and mouth in sign comprehension implies that substantial benefits could be gained by explicit treatment of mouthing in sign language education. Furthermore, explicit attention to English-derived mouthing that accompanies BSL may offer further benefits to English literacy education for deaf children, supplementing instruction that focuses purely upon English phonological awareness with additional links to the English-derived mouthings that accompany many BSL signs. Potential users of research findings are individuals involved in education of deaf children (whether in deaf schools or mainstream education), as well as other educational environments in which multimodal approaches may provide benefits.

Language rehabilitation
Evidence that gestures can facilitate communication across various contexts, along with results of the proposed studies related to integration of audio-visual speech and gesture both have implications for rehabilitation. It may be especially promising to consider how gesture combined with visible speech can benefit in cases of language difficulty. Although a few studies have tested the efficacy of gesture-based interventions, such approaches have been considered only to a very limited extent despite growing awareness that the multimodal nature of spoken language should be considered in atypical language contexts. Potential users in this domain are speech and language therapists.

Communication technology
Effective communication in noisy environments has long been a goal of the communications industry, and the boom in video communication now permits spoken language to be accompanied by video in numerous cases. Findings of strong integration and comprehension benefit for gestures accompanying speech would imply that inclusion of hands and body in spoken video messages could facilitate video communication beyond head-alone video messages. In BSL, a better understanding of how mouthing is integrated in comprehension should provide substantial improvements in automatic sign language recognition technology as well as the development of effective sign language avatars. In both domains, it is recognised that mouthing is essential to successful performance, yet implementation of mouthing lags far behind. Results from the proposed research will inform these domains especially by identifying the conditions under which integration is most effective, thus having relevance for individuals involved in applying speech/sign language recognition technology.